Unlocking the synthome - elucidating the chemistry required to target more diseases more effectively.

Ideally, in drug discovery, it should be possible to exhaustively search chemical space for bioactive molecules with properties suitable for a specific purpose. However, chemical space is too large, and available synthetic routes limit the number of molecules that can be synthesised even if an exhaustive search was possible. Computational methods have been developed to aid with the virtual compound design. More specifically, deep reinforcement learning tools have been used in de Novo drug design to as they allow for a wider search of chemical space and generation of property optimised molecular libraries, simplifying the generative process. Nevertheless, computer designed molecules are still difficult to make. The ability to generate a larger area of chemical space, alongside generative tools that are able to effectively search chemical space has the potential to radically improve the efficiently and effectiveness of candidate generative in drug discovery.
There are a series of aims for this project. Firstly, to continue the work started during the project rotation and further investigate how well generative models are able to optimise the properties within the generated libraries, and the limits of parameter optimisation using reinforcement learning De novo generation tools. Secondly, to highlight a range of target-active molecules that are not currently accessible via existing synthetic routes. Thirdly, our aim is to determine the transformations and synthetic pathways, which if developed would have a large impact on studying biology and the development of medicinally useful candidates.
This project builds on molecular generative models previously developed, however, it is novel in its combination of synthetic accessibility, target optimisation and retrosynthetic tools to develop a wider understanding of synthetic routes necessary to enhance the synthome.
This project falls within the EPSRC research areas of Artifical intelligence technologies and Biological Informatics. Firstly, Artificial intelligence technologies, as we aim to study and develop machine learning molecular generative tools. Secondly, Biological informatics as we shall be using computational techniques to model and analyse biological data and to model and analyse biological systems. This project will be done as a collaboration between University of Oxford Statistics department and Exscientia Limited with Prof. Charlotte Deane and Dr. Anthony Bradley as academic and industrial supervisors, respectively.

Potential impact
The UK's world-leading position in biomedical research is critically dependent upon training scientists with the cutting-edge research skills and technological know-how needed to drive future scientific advances. Since 2009, the EPSRC and MRC CDT in Systems Approaches to Biomedical Science (SABS) has been working with its consortium of 22 industrial and institutional partners to meet this training need.

Over this period, our partners have identified a growing training need caused by the increasing reliance on computational approaches and research software. The new EPSRC CDT in Sustainable Approaches to Biomedical Science: Responsible and Reproducible Research - SABS:R^3 will address this need. By embedding a sustainable approach to software and computational model development into all aspects of the existing SABS training programme, we aim to foster a culture change in how the computational tools and research software that now underpin much of biomedical research are developed, and hence how quantitative and predictive translational biomedical research is undertaken.

As with all CDT Programmes, the future impact of SABS:R^3 will be through its alumni, and by the culture change that its training engenders. By these measures, our existing SABS CDT is already proving remarkably successful. Our alumni have gone on to a wide range of successful careers, 21 in academic research, 19 in industry (including 5 in SABS partner companies) and the other 10 working in organisations from the Office of National Statistics to the EPSRC. SABS' unique Open Innovation framework has facilitated new company connections and a high level of operational freedom, facilitating 14 multi-company, pre-competitive, collaborative doctoral research projects between 11 companies, each focused on a SABS student.

The impact of sustainable and open computational approaches on biomedical research is clear from existing SABS' student projects. Examples include SAbDab which resulted from the first-ever co-sponsored doctorate in SABS, by UCB and Roche. It was released as open source software, is embedded in the pipelines of several pharmaceutical companies (including UCB, Medimmune, GSK, and Lonza) and has resulted in 13 papers. The SABS student who developed SAbDab was initially seconded to MedImmune, sponsored by EPSRC IAA funding; he went on to work at Roche, and is now at BenevolentAI. Similarly, PanDDA, multi-dataset X-ray crystallographic software to detect ligand-bound states in protein complexes is in CCP4 and is an integral part of Diamond Light Source's XChem Pipeline. The SABS student who developed PanDDA was awarded an EMBO Fellowship.

Future SABS:R^3 students will undertake research supported by both our industrial partners and academic supervisors. These supervisors have a strong track record of high impact research through the release of open source software, computational tools, and databases, and through commercialisation and licensing of their research. All of this research has been undertaken in collaboration with industrial partners, with many examples of these tools now in routine use within partner companies.

The newly focused SABS:R^3 will permit new industrial collaborations. Six new partners have joined the consortium to support this new bid, ranging from major multinationals (e.g. Unilever) to SMEs (e.g. Lhasa). SABS:R^3 will continue to make all of its research and teaching resources publicly available and will continue to help to create other centres with similar aims. To promote a wider cultural change, the SABS:R^3 will also engage with the academic publishing industry (Elsevier, OUP, and Taylor & Francis). We will explore novel ways of disseminating the outputs of computational biomedical research, to engender trust in the released tools and software, facilitate more uptake and re-use.